Engineering human pluripotent stem cells for improved transplantation of neural progenitor cells

Technical abstract
This application is a UK-Canada exchange project relating to regenerative medicine. Regenerative medicine is defined as the branch of medicine that develops methods to regrow, repair or replace damaged or diseased cells, organs or tissues. The purpose of the project is to provide new skills to researchers, including ECRs, technicians and newly independent investigators, and to build links between UK and Canada based scientists for continued or future collaboration. The exchange will support the work being undertaken on the project "Engineering human pluripotent stem cells for improved transplantation of neural progenitor cells".